AutoNaut Global FeasibilityStudy

The AutoNaut wave-propelled unmanned surface vessel (USV) has a global market to address with a wide

range of sensors making possible applications in oceanographic science research, Oil and Gas and Offshore

Renewables, military and surveillance activities. This project will allow AutoNaut Ltd to scope, focus and

develop its potential in fast growing global markets for autonomous operations. The aim is to form key

partnerships in three specific countries which have already shown strong interest in AutoNaut, based on

the application as a metocean buoy to provide forecasting data to a wide range of global customers.